H2FlyGHT (Hybrid Hydrogen Flying cryoGenic tecHnology demonstraTor)

The H2FlyGHT programme delivers high power cryogenic power delivery systems to meet the needs on the next generation of more electric flight. Led by a consortium of key UK suppliers and academic institutes the 5-year programme aims to grow the UK aerospace industry while responding to the government's Net Zero Strategy carbon emission target for commercial aircraft by 2050 (the "Jet Zero" ambition). This programme builds on the market leading technologies developed through the programmes H2GEAR and HyFIVE programmes.

The scope of H2FlyGHT delivers a scalable cryogenic power delivery network validated to TRL5.

The H2FlyGHT team will work in parallel with key regulatory frameworks, UK infrastructure projects, including the ATI's Hydrogen Capability Network to ensure the UK maximises the gains from this significant industrial research project. This will also support the wider hydrogen ecosystem, both in the UK and Europe, enabling the results of H2FlyGHT to be of scaling value to the UK aerospace industry and broader economy.